Realising 3D Artificial Spin-Ice Systems using Two-Photon lithography and Line-of-Sight Deposition

"Today, the vast majority of digital information is stored on computer hard disk drives (HDD). Intense research efforts over the past 20 years has allowed the areal density of the HDD to scale with societies needs by reducing the size of the magnetic features that store digital information. A significant disadvantage of such technologies is that all of the nano-magnets sit in one plane on the disk, effectively limiting the amount of information that can be stored.

Recent advances in fabrication techniques have allowed the production of three-dimensional nanostructures of chosen geometry. Here at Cardiff, we have recently installed a cutting-edge 3D lithography system capable of producing 3D templates at a resolution of 200nm.

The student on this project will receive training in advanced 3D fabrication techniques, magnetic characterisation and high-resolution electron microscopy. Fundamental studies will be carried out upon 3D magnetic nanostructures of different geometry, dimensions and material. The student will also benefit from regular visits to industrial collaborators in Europe."